Reservoirs of resistance: the effect of ecological variation on the evolution of antimicrobial resistant bacteria

Antimicrobial resistance (AMR) is one of the biggest threats to global health and food
security today. Resistant bacteria are found in humans, animals and the environment,
and can move between these 'reservoirs'. While antimicrobial use (AMU) is known to
drive AMR, there are substantial gaps in our knowledge of how this relationship is
shaped by bacterial ecology [1]. This project will explore how differences in the host
environment, and in the composition of the host microbiota influence AMR evolution.
This will lead to new insights into how AMR evolves across human and animal
populations that will inform intervention strategies.Project to be confirmed after rotation ye